Robert Gordon University and The Highlands and Islands Transport Partnership

To develop and pilot a rural and island transport innovation planning and appraisal tool, to enhance and mainstream the uptake of transport innovation in the Highlands and Islands and to improve and optimise the Partnership’s strategic decision making.